Advanced Oxidation Processes

This project will build on previous research developed at Cranfield University in collaboration with Anglian Water and Typhon Treatment. This research aims at determining the process variables affecting pollutant degradation mechanisms, identifying the fate degradation by-products from target micropollutants during UV/Chlorine treatment, investigating the impact of other processes upstream and downstream of the UV/Chlorine process, understanding the influence of different LED operation modes on the UV/Chlorine process efficiency.